Sub-cellular localisation and functional effects of micro/nanoplastics on aquaculture fish with coherent Raman microscopy

Plastic pollution is a major challenge threatening the future sustainability of fish aquaculture. Petrochemical
plastics are a modern commodity, deliberately designed to be resistant to degradation. As only 9% of plastics
are recycled, the remaining 91% are left to pollute environments worldwide. Aquaculture is the fastest growing
food producing sector. Fish provide 3.3 billion humans with over 20% of their average per capita animal protein
intake, increasing to 50% in some Asian countries. Despite this, the effects of plastic pollutants on aquaculture
fish welfare and on fish food products are largely unknown. Petrochemical plastics predominantly break down
through hydrolytic cleavage and photo-oxidation with UV light. This causes embrittlement and subsequent
fragmentation of larger plastic particles into micro and nanoplastics. The accumulation of these
micro/nanoplastics in wild and cultured fish raises major concerns about the health impacts on the fish and
humans consuming them. Notably, small nanoparticles can cross biological barriers, e.g. the blood-brain-barrier
and the gut, and elicit harmful responses. Yet, the extent and effects of plastic particle pollution in farmed fish
stocks destined for human consumption are largely unknown. In addition, biobased polymers, commonly
termed bioplastics, are being heralded as a sustainable solution to the plastic crisis, but our understanding of
bioplastic degradation and biological impacts is extremely limited.

The aim of this project is to address micro/nanoplastic pollution on fish aquaculture, by using a novel optical
micro-spectroscopy technique able to reveal the spatial location/accumulation of micro/nanoplastics particles
directly inside cells and tissues. Both petrochemical plastics and bioplastics will be investigated. Juvenile rainbow
trout will be studied, as they are the predominant freshwater fish for UK aquaculture and easy to maintain under
laboratory conditions. They will be exposed to micro/nanoplastics with compositions and concentrations
representative of current values in the environment.

A unique in-house developed Coherent Raman scattering multiphoton microscope will be used[1] to examine
the amount, chemical composition and location of micro/nano plastics in tissue sections extracted from parts
of the fish, including the gut (where microplastics will likely accumulate) and the fillet (important for human
consumption). These microscopy studies will be combined with state-of-the-art bioassays of fish growth,
metabolic rate, and transcriptomic analysis in response to treatments, available in the supervisory team[2]. This
project will be important to assess the biological effects of plastic pollution on aquaculture fish, producing data
that will help informing government policies, industry practice and consumer behaviour.